Investigation on the Sub-structure development in HSA6 alloys to maximise strength via Thermomechanical simulations

High-strength aluminium alloy HSA6 has several uses, including those in the automotive, aerospace, and military industries. The sub-structure that develops as a result of deformation affects both the strength and ductility of a material. Material deformation can be simulated using thermomechanical simulations to learn how adjusting variables like temperature, strain rate, and extrusion ratio affects the formation of the substructure. With this, one can learn a great deal about the underlying mechanisms that control the strengthening mechanisms in HSA6 alloys by investigating the connection between processing conditions, resultant microstructure, and mechanical properties.